Quantum Computing for Computational Linguistics

If machines can understand human languages better, we can automate a lot of laborious and repetitive works and provide tremendous economic benefits. We could search through healthcare records and discover potential sickness. We could speed up lengthy legal process and lower costs. We could build a more intelligent search engine with more accurate and precise results. However, ambiguities in human languages make it difficult for machine to accurately understand human language. Resolving ambiguities requires an understanding of the context of the text or conversation which has been proved hard for machines. For example, in the sentence \The city councilmen refused the demonstrators a permit because they feared violence", it is clear for a human that the pronoun \they" refers to the \councilmen" instead of the \demonstrators". However, the same cannot be said for machines. Quantum computing is a new computing paradigm which is expected to outperform classical computing in many tasks, especially on optimisation problems such as route planing and drug design. Intriguingly, measurements results in quantum mechanics also depends on the context: what other measurements are being made simultaneously. This phenomenon is called contextuality in quantum mechanics and it does not exist in classical mechanics. It is therefore the objective of this project to investigate whether this quantum contextuality can be exploited to discover new quantum algorithms which would hopefully be more efficient than the existing classical methods such as neural networks.

Potential impact
The first and most important impact of our Centre will be through the cross-disciplinary technical training it provides for its students. Through this training, they will have not only skills to control and exploit quantum physics in new ways, but also the background in device engineering and information science to bring these ideas to implementation and to seek out new applications. Our commercial and governmental partners tell us how important these skills are in the growing number of people they are hiring in the field of quantum technologies. In the longer term we expect our graduates to be prominent in the development of new technologies and their application to communication, information processing, and measurement science in leading university and government laboratories as well as in commercial research and development. In the shorter term we expect them to be carrying out doctoral research of the highest international quality.

Second, impact will also flow from the students' approach to enterprise and technology transfer. From the outset they will be encouraged to think about the value of intellectual property, the opportunity it provides, and the fundraising needed to support research and development. As students with this mindset come to play a prominent part in university and commercial laboratories, their common background will help to break down the traditional barriers between these sectors and deliver the promise of quantum technologies for the benefit of the UK and world economies. Concrete actions to accelerate this impact will include entrepreneurship training and an annual CDT industry day.

Third, through the participation it nucleates in the training programme and in students' research, the Centre will bring together a community of partners from industry and government laboratories. In the short term this will facilitate new collaborations and networks involving the partners and the students; in the long term it will help to ensure that the supply of highly skilled people from the CDT reaches the parts of industry that need them most.

Finally, the CDT will have a strong impact on the quantum technologies training landscape in the UK. The Centre will organise training events and workshops open to all doctoral researchers to attend. We will also collaborate with CDTs in the quantum technologies and related research areas to coordinate our efforts and maximise our joint impact. Working in consort, these CDTs will form a vibrant national training network benefitting the entire UK doctoral research community.